Development of an Organ-chip Model to examine Muscle Degeneration

Build and validate a novel organ-chip within Queen Mary University's Emulate framework, to recapitulate skeletal muscle. Adopting 3D printing to develop appropriate cell-laden gelatin hydrogels and align fibres with
external forces, to confirm cell viability within the model using live cell imaging approaches, specifically exploring the impact of different stress environments on cell viability and organisation.